British Muslim experiences and engagement in Culture and Arts: the potential of 'religious literacy' in public programming, audience development and

This AHRC funded doctorate, one of the first to consider contemporary faith and the way it is positioned by major public art and cultural institutions, aims to open the dialogue on the potential of 'religious literacy' in building new audiences and ways of programming in a major public cultural institution. It will question whether these institutions are consciously or unconsciously 'secular spaces' and who and what ideas and debates are excluded as a result. It will evaluate the role an institution such as Tate, can play in considering dialogues on engaging with contemporary faith communities, and what new approaches to artistic risk can be found in this exchange.
This CDP will look at this through the perspective of British Muslim experience/s, by those engaging with Tate but also how Tate considers these experiences in its institutional framework of sculpting a public space that aims to lead on being 'artistically adventurous and culturally inclusive'.
Religion and faith, regardless of position, is undeniable in its importance in the concept of many individuals and communities sense of identity, so it is striking that the dialogue, particularly academic dialogue, within arts and culture has neglected conversations on how contemporary faith communities can be considered by our major public institutions. I hope this research continues to create foundational dialogues on how our public cultural institutions can consider and connect with religion and faith communities and bring new possibilities to programming and artistic risk and what it means to be a public space for all.